Unifi3rs

We are unifying the web3 community, bringing together gamers and developers to create better web3 games. Gamers will get exclusive early access to projects and shape how they are built, whilst getting unique items for doing so. This early access will be used to help developers gain much better feedback earlier on in a more affordable way to create better web3 games!